Cactus Tongue

Cactus Tongue is a stylish and versatile wall mount designed to store a bicycle by the crossbar, the handlebars or seat post. It is aimed at bike owners wishing to store their bike indoors or outdoors.